Advanced Industrialised Methods of Construction for Homes (AIMCh)

In this project we will challenge our current approach to speculative house building by applying lessons from

overseas business models, especially where they use advanced offsite construction. We will map out the UK

business process from land purchase through design, the supply chain, construction & sales with a view to

understanding added value, waste, cash inflows & outflows, as well as risks. From this we will create a

“SimCity” type business model that will enable us to visualise the business transformations needed to increase

volume, control or reduce cost, whilst meeting new customer & future legislative requirements.